How have Experiences of Acculturation Shaped the Health and Wellbeing of Older Female Migrants in the So-called Windrush and East African Asian Commun

The proposed research will investigate the ways in which experiences of acculturation have shaped the financial, physical, social and psychological health and wellbeing of older females within two communities of 'twice migrants' that came to the UK during the period of decolonisation following the Second World War: (1) the so-called Wind-rush generation, who were born in The Caribbean into families with origins in the African continent and who migrated to the UK in the 1950s and 1960s; and (2) the so-called East African Asians, who were born in East Africa into families with origins in the Asian subcontinent and who migrated to the UK in the 1960s and 1970s. While the differing contexts in which these two groups arrived in the UK need to be acknowledged, there is an opportunity to better understand these differences as well as drawing out areas of similarity, particularly as manifested in the experiences of under-researched populations. Emilia Gentleman's recent work, published in The Guardian, exemplifies how both groups continue to experience mistreatment by state actors (Gentleman, 2018). Using a Grounded Theory methodology, qualitative interviews will occur with older women in both groups, with questioning guided by acculturation theory